The University of Manchester and Algaecytes Limited

To develop, embed and exploit novel synthetic biology and fermentation technologies to enhance biological pathways and commercialise strains of microalgae for the health and well-being markets.